Agricultural mechanisation of Sub-Saharan African smallholders by agrodealer development

This is a collaborative research project involving three companies and two universities, both in the UK and Zambia. The project will focus on improving the sustainable intensification of agriculture in Sub-Saharan Africa by evaluating the benefits and commercial potential of agricultural mechanisation and support services required for smallholders in Zambia. The project has two objectives: (a) to assess the affordability of mechanisation systems along with conservation agriculture for smallholders in Zambia, (b) to develop and evaluate economically a novel approach of farm service centre (agrodealer) for supporting and training smallholders. These two objectives will contribute to the overall goal of making recommendations and developing a model for sustainable agricultural intensification and affordable financing of well-suited mechanisation.